A feasibility study in sustainable biological fibre enhancement

Fibe is conducting a feasibility study in partnership with NIAB into the viability of biological processing to improve the quality and consistency of bio-based and chemical-free green-waste from potatoes.